cyber security funding 8

As a growing company we are concerned that our security systems are not robust enough to prevent attacks to our data and customer data from cyber attack. We acknowledge that specialist help from a security expert and the cyber security innovation voucher would help us protect our business.

We appreciate that cyber security is a complex and on-going challenge however, we strongly believe a successful application would help us obtain specialist help and change our business for the foreseeable future.